Developing a mechanistic understanding of biogenic gaseous emissions from the soil-plant system

Technical abstract
The focus of this project is on soil-plant air bio-geochemistry and elucidating how fundamental processes in grassland soils control denitrification. This project is influenced by and provides information to another North Wyke project (project number 5740) in the 'Grassland, environment and soil systems' Strategic Programme Grant area. This project is also linked with the SoilCIP (Objective 4).